Rigidity of symmetric structures

This project will investigate rigidity problems for symmetric bar-joint frameworks and related structures. In particular the project aims to establish combinatorial characterisations of symmetric rigidity matroids for various geometric constraint systems.